Geometry and Conformal Invariance of Random Structures

The interface between probability, geometry and analysis is enjoying an intensely creative phase where new geometric aspects of random structures are discovered. The random structures considered are ultimately of interest as models in physics, or biology or computer science but are motivated at least as much by the possibility that they are fundamental, universal mathematical objects.

A key example is the emerging theory of random planar geometry, which is the primary concern of this project. What does a typical, random surface look like? And what is, in fact, the 'right' notion of a random surface?

In this project, we aim to unify two distinct approaches to this question (discrete and continuous) and try to show that they form two sides of one same coin. Along the way, this would show that certain natural discrete notions of random surfaces gain a fundamental new set of symmetries (known as conformal invariance) in the scaling limit, i.e., when viewed from far away. This would identify a canonical model of random geometry, known as Liouville random geometry.

Liouville random geometry is believed to be fairly counter-intuitive. Its 'topological' and 'metric' dimensions do not coincide; in order to travel from A to B you must first travel towards C, etc. Hence another main goal of this project is to develop new techniques to better understand the properties of this geometry.

Potential impact
It is hard to overstate the degree to which probability theory is
key to the advancement of the economy and public services, and to the enhancement of life. Fundamental
advances in probability, devised originally for their theoretical value, are core to most aspects of
modern life.

The interface where probability meets geometry is one of the most active
areas where fundamental science gets translated into concrete outputs. It has recently become clear that many applied problems of fundamental practical importance
are in fact geometric problems in disguise. In many cases, these problems are formulated in the plane. Rotational and scale invariance are natural assumptions leading more generally to conformal invariance, for which the basic model is Liouville random geometry.
The basic methodology that we will develop will thus quickly serve as the benchmark for a number of concrete questions that are directly relevant to the UK's well-being, both in terms of quality of life and health, and economic growth.

To illustrate this point, here are some concrete examples, coming from biodiversity and engineering.

A first example is the geometry of Random graphs and networks. These are the most widely used models to
describe a wide array of applied problems ranging from gene regulatory networks to
telecommunication networks, and from traffic flow to worldwide-web dynamics.
Here is a typical question. A country has a number of cities and roads between them that may connect to one another. How does the
density of roads impact the traffic or information flow in the network? E.g., how much more traffic can flow if the total road length is increased by, say, 5%?
And how much shorter will the typical journey be? These and related questions are entirely captured by quantities depending on the geometry of the network. The scaling limit of such random geometric spaces will thus allow for concrete computations and give much valuable insight about these complex networks.
Many models for road networks are believed to share deep similarities with the Liouville random geometry which is at the core of the programme. For instance, the spontaneous organisation of roads into a hierarchy, running from minor roads to freeways, is echoed by the property that in the Brownian map, geodesics between various pairs of points coalesce, i.e., share a long common portion which may be thought of as a natural freeway. In the context of the Gaussian free field, this is related to the notion of thick points.

Another example concerns the topic of biodiversity. Loss of genetic diversity is one of the major issues raised by global warming, and the community must be equipped with adequate tools to monitor and interpret levels of genetic variation. Practicioners are confronted with questions such as ``what constitutes normal patterns of genetic variation" and ``when is a dataset indicative of a population bottleneck". The most convenient approach is based on coalescence, i.e., the merging of the ancestral lineages in the sample.
Most of the relevant information can then be encoded in the geometric properties of the sampling region equipped with a random geometry defined from the genealogical processes: two points x and y in the plane are considered to be close if they are close genetic relatives. Most models that have been studied so far have been found
unsatisfactory because they assume a discrete lattice spatial structure which persists even in a suitable scaling limit.
Those in the current proposal are toy
models in a broader programme to address the above directly in the continuum. As it turns out, similar issues arise in the measurement of virus strains submitted to intense selective pressure, such as HIV, and in the understanding of several developmental stages of cancer.
The programme of research in will thus aid in developing the theoretical foundations for a sound statistical analysis of genetic datasets.